Diplomacy and Political Relationships in the Mid-Elizabethan Polity: The Careers of William Davison and Thomas Wilkes

The objective of this project is to explore the diplomatic and political landscape of the 1570s
and 1580s through the careers of William Davison and Thomas Wilkes, in order to reframe
the role of diplomats in the mid-Elizabethan polity. In particular, their political relationships
will be focussed upon, showing how relationships between minsters, diplomats, and clerks
were not as strictly defined as those of patrons and clients, but were rather collegial,
symbiotic and fluid. This will recast outdated, sterile debates on factionalism and 'men-of-business'